Advancing sustainability in EV battery recycling

The UK and Singapore are at the forefront of the transition to an electrified transport sector. However, both countries are dependent on the global market for battery raw materials, with China responsible for the refining of 60-70% of lithium and cobalt found in batteries. Such concentration presents a risk to security of supply, while ESG factors are also becoming a growing concern for the EV industry.

Through this collaboration, Altilium and Pioneer aim to address these challenges, by creating a closed-loop model for EV battery recycling, promoting sustainability and resource efficiency and reducing reliance on overseas supply.

This initiative not only addresses the pressing issue of end-of-life EV battery disposal but also pioneers a sustainable approach to battery manufacturing.